"Study of the LPI (Low Probability of Intercept) properties of multifunction seeker waveforms based on 3D antennas and robustness against jamming."

Radio Frequency (RF) Seekers use a mechanically steered antenna. This restricts the seeker's coverage of potential targets, as well as increasing radar failures by the failure of the moving parts associated with providing the scan rate. Research has been undertaken to develop an electronically steered 3D antenna array. The new antenna will provide a much faster scan rate with greater accuracy than the mechanically steered system, as well as a greater coverage by being able to steer beams in all directions. The new 3D antenna will also be able to generate multiple simultaneous beams and potentially operate in multifunction mode as well as having an increased dwell time on the target.
This PhD is about jamming novel RF missile seekers to protect assets from being destroyed by a missile. This is with respect to seekers which use 2D or 3D phased antennas to be able to conduct multiple tasks at the same time such as using multiple simultaneous beams to track a target and provide altimetry information. Jamming in this context can be defined as transmitting a waveform which reduces the seeker's ability to guide the missile to its target. The scenario to a practical implementation of the jamming techniques is to defend ships from long range cruise missiles that could be using the novel antenna and waveforms.
In this project, we propose to investigate the vulnerability of the 3D seeker and investigate the robustness of the seeker's modes with respect to jamming.